The role and effects of Bilingual Learning Assistants in supporting multilingual learners in schools

investigate the ways in which bilingual teaching assistants help their pupils, with a focus on the ways in which they leverage the use of a shared mother tongue (L1) with their pupils.